Manchester Metropolitan University and Feedwater Limited

To develop an intelligent, adaptable, multi-functional and maintainable water dosing system, designed to optimise user experience and meet customer demands for flexibilty, scalebility and reliability.